High Value Chemical Extraction from Sustainable Garlic Biomass

Neem Biotech is a specialist manufacturer of high value extracts from sustainable botanical sources and has a world-leading position in the isolation and extraction of high value ingredients from UK-sourced garlic (Allium sativum) which it sells in Europe, Asia Pacific and the USA. The company has a successful track record in the development and commercialisation of patented, plant-derived active ingredients that have broad application in industries such as pharmaceuticals, foods & beverages and agrochemicals. In this project, the company will explore the commercial and technical feasibility of developing new product lines that expand its portfolio whilst minimising the environmental footprint of its production processes. These new products have potential applications as high value food ingredients, animal feeds and/or agrochemicals.